Rate a Trait

Rate a Trait (TM) is a project which aims to improve the quality and speed of collection of qualitative trait data from plant and animal populations with the aim of improving competitiveness in this important sector.
The system represents a very easy way to share and compare images of samples. This project is led by rural sector technology specialists Merralls Consulting Ltd based in Worcestershire, with assistance from NIAB, the National Institute of Agricultural Botany, Cambridge.